Remote monitoring and analysis of gait and falls within an elderly population

We would like to carry out a 6 month feasibility study using remote patient monitoring to evaluate gait and balance in an elderly population. Out aim is to develop a machine learning tool to create a discrete healthcare wearable to prevent and protect against falls and hip fractures.